The University of Essex and Compass Contract Services (UK) Limited KTP 24_25 R4

To evaluate the innovative approach of Constellation, the recruitment brand of Compass Contract Services (U.K) Limited, to Human Resource Management, evidencing that their approach provides benefits to people and business while embedding analytical people science skills into the organisation creating a toolkit of HR best practises for the hospitality sector.